Manchester Metropolitan University and Early Break - AKT4

To develop an innovative, whole-systems response to rising ketamine dependency among young people and young adults by reviewing systems and care pathways and enhancing collaboration across substance use, mental health, and physical health services to improve integrated care and reduce both acute and chronic harms.